Experimental and mathematical modelling of stem and progenitor cell fate in ageing haematopoiesis.

Blood cells are produced by mitoses and differentiation of haematopoietic stem
progenitor cells (HSPCs). Clonal haematopoiesis (CHIP), where HSPCs acquire
mutations associated with inflammatory disease and myeloid cancer, is characteristic
of ageing and present in ~10-20% of those aged >65 years. In CHIP, clonal expansion
and bias favouring granulocyte-monocyte lineages underpin development of disease.
We hypothesise that CHIP mutations change cell fate decisions and aim to study
differentiation trajectories of mutant HSPCs, track mitoses of single HSPCs with paireddaughter
cell analysis using a multi-genomic approach, coupled with measurement of
epigenetic age and stochastic mathematical modelling in this multi-disciplinary
project.